Manchester Metropolitan University and KROHNE Limited KTP 23_24 R1

To develop a next-generation Coriolis Mass Flowmeter through innovative vibration isolation technology that will improve performance in demanding customer environments, whilst simultaneously reducing manufacturing, material, and transport costs.